Perception systems for autonomous vehicles

Automated driving is believed to be an integral part of the future of transportation. As one of the key functions, perceiving traffic environment reliably with the support of various sensors is extremely crucial to the full functioning of an automated driving vehicle. LiDAR and camera, which provide a variety of features, have been wildly accepted in the field of automated driving with a great potential to provide a most promising perception solution. This project will be focusing on investigating the full potential of them and generating a solution to meet industrial standards. The scope of this project might include but not limited to the following topics:
LiDAR-based object detection, classification, and tracking;
LiDAR and camera detection association;
Feature extraction from associated LiDAR and camera data;
Feature-level object fusion with LiDAR and camera;
A generic testing method for perception functions with LiDAR and camera